University of Wolverhampton and Integrated System Technologies Limited

To develop a disruptive, low cost, bi directional, high band width (20-100Mbits/s) li-fi system connected by Power over Ethernet.